Feasibility of AI approaches to historic building inspection report analysis

Cheribim Ltd, in collaboration with Sheffield Hallam University, are exploring how natural language processing AI, like that used in GPT4, could be used to enhance and speed up condition inspections at historic buildings. Conservation architects and surveyors often spend up 75+% of the time it takes to deliver an inspection report to a building owner, just writing up and formatting reports. There's huge potential to cut this time completely, freeing them to use their skill and experience on higher impact work like specifying repairs and designs.